Maritime AR- Designing a Augmented Reality Maritime Content Platform

"MaritimeAR is 3 month design foundations industrial research project between Immersive StoryLab, Meyouandus, LJMU and Maritime Industry stakeholders. Together they will create the foundations and underpinning focuses for a new human-centred augmented reality software platform and system aimed at the maritime sector.

This project will enable a design-based, and human-centred, discovery of customer and stakeholder needs in developing such a proposition for the maritime sector, which will be engaging with wide network of Maritime expertise and stakeholders."